Investigating methods for information exploration and discovery in big digital archives

The project consists of two main strands: (1) investigating the performance of entity-centric techniques for selecting/aggregating metadata to support user browsing and exploration; and (2) development of prototype systems to investigate how entity-based networks can best support users' interaction in more exploratory tasks. The student is free to explore directions that are of greater interest, for example developing a suitable evaluation framework for assessing exploration; design and prototyping of the user interface; novel algorithm development for entity extraction and
linking; development of novel interface functionalities to support exploration and discovery on top of Linked Open Data; and analysis of users' information behaviours and needs when using the digital archive.